ColaLight Project

ColaLight focuses on providing a low-cost solar LED lighting product to disadvantaged communities in developing countries and has the potential of converting a minimum of 5 million off-grid low-income households in a period of 36 months. By replacing the kerosene with a zero emissions solution, the project can generate ‘avoided emissions’ carbon credit assets.